Integrating diverse values into the sustainable management of marine resources in the UK

The overarching goal of the project is to generate an enduring and world-class step-change in the transdisciplinary capability of the UK marine policy stakeholder and research community to implement diverse values for decision making and support the sustainable management of the UK's marine resources. Diverse values refer to the many dimensions of value including economic values, social and cultural values, aesthetic values, and natural values and how they might be accounted for in decision-making frameworks such as instrumental values, intrinsic values and relational values. Marine environments and human well-being are inextricably linked through complex and multi-layered socio-ecological systems that span terrestrial, coastal and ocean domains. While this complexity is widely acknowledged in theory, current models of marine resource management practice (which themselves are highly complex, multi-scaled and interconnected) do not adequately adopt the necessary transdisciplinary approaches to use diverse values or have the means to align them to decision making and policy development.

The transition to transdisciplinarity and diverse values is a challenge faced by marine science and policy communities worldwide and is acknowledged as a global science priority for the UN Decade of Ocean Science for Sustainable Development (UNESCO 2019). It is a cross-cutting challenge which affects all marine management priorities. The inclusion of diverse values, particularly of a qualitative nature, into UK marine management processes is crucial, but at present is outside the experience, capability and comfort zone of many institutions and individuals in the marine management research and practitioner community. The aims of this project drive an innovative agenda of transformational research that both significantly advances our understanding of values-based marine management and which provides actionable tools and approaches that can feed directly into contemporary marine management practice in the UK. Working across three test study sites of Portsmouth / Newhaven, Upper Severn Estuary and the Shetland Islands the aims of this research are:

1. to generate a new conceptual basis for transdisciplinary marine management and research that allows multiple and diverse human values to be incorporated into marine management in the UK.
2. to synthesise existing ecological and economic data with new diverse values approaches (collected using methods from largely outside the marine community) to produce groundbreaking transdisciplinary and holistic understanding of how coastal communities value marine resources and their management.
3. to evaluate, through on-the-ground testing, how diverse values can: 1) be used to unlock the potential of ocean literacy to become an actionable policy tool; and 2) be integrated into marine governance institutions and practices to unlock a step-change in sustainable outcomes.
4. to create and implement a national-scale transition plan to support the UK marine management and research community to mainstream transdisciplinary approaches.

A key aim of the project is to create a step-change in the capability of the UK marine sector to consider diverse values and the transdisciplinary approaches needed to operationalise those values. We have approached this by developing a research programme that is focused on co-constructing how diverse values can be used in policy and practice by developing transdisciplinary working practices both within academia and more broadly with diverse stakeholders. The aim of the project is to create a change in the practices of marine management in the UK. The project legacy will be an increased understanding and implementation of diverse values into marine policy and decision making and the creation of transition plans for institutions to facilitate embedding transdisciplinary practices into the operations of organisations.